Holographic 3D Telepresence with Light-Field Technology for Remote Working

Holoxica is a research-intensive SME specialised in disruptive holographic and light field 3D solutions for professional applications. These technologies are naturally viewable with the naked eye, where full colour 3D images appear in mid-air, just like "Star Wars". The display technology is the next stage beyond current AR/VR that do not need glasses or goggles where multiple people can view the 3D image simultaneously. This is sometimes known as XR or MR (eXented/Mixed Reality). We have a highly experienced team delivering on extreme hardware, software and computer graphics projects.

Our vision is to solve human computer interaction with disruptive 3D technology. The idea is to enable next generation telepresence, or 3D video conferencing, to offer even more immersive and enhanced experiences beyond the limitations of current 2D or 3D technologies. Although 2D videoconferencing is established now, it cannot be easily scaled to full 3D. Current 3D is based on VR/AR headsets that are socially awkward, unnatural and reduce mobility as well as having unpleasant side-effects (headaches, nausea) from prolonged use. These make them unacceptable for collaborative experiences.

The idea has been around in science fiction for over half a century. The topic has been in the research domain over the past decade, with a variety of demonstrators in university research laboratories and at large network operators. These solutions are clumsy, expensive and impractical for everyday use.

Our approach overcomes the limitations of current technology to offer 3D experiences shown in sci-fi films with intuitive and natural interactions. The project will deliver a prototype system demonstrated in an office or home environment. This is a cost-effective solution based on commodity hardware and software that can be readily deployed and scaled. This innovation represents a step-change in the way people will interact with each other, computers and consume content in the near future. Apart from telepresence, applications are far reaching for 3D video playback, collaborative spaces and much more. It breaks all current barriers and opens a new frontier for collaborative technologies

The Covid19 crises has forced millions of people to work remotely from home. This has caused a boom for companies that offer collaborative tools and communications platforms. The winners include Microsoft teams, Google docs and Slack for collaboration and Zoom and Cisco WebEx, Microsoft Skype for video conferencing. Zoom's share price has more than doubled over the past month. The market is currently estimated at over $3.1B.